Development of a highly sensitive and compact breath analyser for diagnosis of severe infections.

MIRICO is developing a highly innovative instrument that was originally intend for use in space missions, to measure atmospheric profiles on planets such as Mars. The instrument design offers laboratory performance in a compact simple operation instrument. This project is the first step towards developing the instrument for point of care diagnosis of severe infections in hospitals, the analyser will measure human breath content to identify the onset of a severe infection in critically ill patients with the ultimate goal of improving patient outcomes, saving lives and reducing costs in healthcare organisations. The instrument will be developed and tested for a range of gas mixtures to mimic real life human breath scenarios, a step before using it for animal and human clinical studies